Inclusive Vision, Revolutionary Solutions: Transforming Maternal Health with an Innovative Preeclampsia Solution.

Heartfelt Technologies (which I co-founded) has developed technology that enables autonomous monitoring of heart failure patients. Through 5 clinical NHS trials we have proved that the device can detect worsening heart failure (by identifying foot and leg swelling) and has the potential to transform heart failure outcomes for patients.

The innovation proposed for this project applies the core technology Heartfelt has developed to for a new application; ensuring safer pregnancies. MaternaWave (our new innovation) would use the same technology to help detect early preeclampsia (PE) symptoms (particularly leg swelling) during pregnancy. PE affects up to 8% of global pregnancies, causing 15% of UK maternal deaths, 70,000 maternal deaths globally and 500,000 infant deaths yearly \[Sibai, WHO-2005, \[Khan, 2006\]\]. There is an urgent need for improved monitoring and early interventions to ensure safer pregnancies.

Currently women rely on frequent medical visits for health checks to monitor PE. We have developed the MaternaWave concept and with funding from this award, will create the MaternaWave app to enable expectant mothers detect early symptoms of PE. Our app will deliver connected healthcare enabling a wider network of carers to monitor patients outside of physical check-ups. The app has the potential to connect with friends and family to support patients who struggle with managing and monitoring their symptoms, thus providing peace of mind.

This app combines real-time data with predictive analytics, providing invaluable insights to both women, their healthcare providers and friends and family. It aligns with increasing adoption of telehealth, making maternal care personalised and more accessible.

Through the app development phases, we will collaborate with top medical professionals to ensure the app's effectiveness and precision. By engaging with clinicians, midwives and patients, we are ensuring that we deliver a solution that builds a 360 view of patients needs.

Beyond just being a tool, MaternaWave represents hope. It stands for a future where maternal care is equitable, where every woman, regardless of her education and background, has access to the best monitoring tools. Considering PE's global prevalence and its economic impact, our solution promises to be a significant step forward, not just in the UK but internationally.

Preliminary discussions with midwives and clinicians have shown there is a great need for this technology to support safer pregnancies. Through the project we will combine leading technology, expert collaborations, and our unwavering commitment, to deliver an app that could redefine PE monitoring.